Insumate concrete t.beam saddle

Insumate Ltd is a UK based company who specialise in the development of adaptive inserts made to conform to UK joist spacing, which allow builders and homeowners to install insulation in-between joists in floor space instead of holding the insulation in nets. The benefits of this system are that the floor insulation is not compressed, the Insumate system regulates air flow through the holes in the trays, combating condensation build-up, 70% of the underside of insulation is covered by the trays, making the insulation more efficient. The benefits to the consumer come in reduced energy bills through more efficient retention of heat in homes, and an overall saving of carbon emissions and a draw on the national energy bill. At this stage, the company is seeking funding in order to supplement research and development for its manufacturing activities.